The University of Nottingham and Pipers Crisps Limited

To enhance flavour stability in pack through a mechanistic explanation of flavour instability. To identify alternative flavour carriers for enhanced flavour stability. To develop a new stable meat SKU with evidence of efficacy of stability.